DISGUISE VP

The whole model of entertainment media production is changing. Small scale players are being replaced by 'Bulk' producers, who are generally recently launched ventures.

These include Netflix, Amazon, Apple, Disney +, BritBox etc. More are appearing almost daily.

The model of these organisations is to 'bulk' produce high quaility media, but (ideally) at a fraction of the costs of today. One way of doing this is to cut out (or minimise) the amount of time, money, and uncertaintly that Post Production / conventional Visual effects brings. By developing and adopting Virtual Production techniques, it can be possible to 'sign off' a shot in the studio, and move onto new scenes, rather than reviewing it again often several months later, only to decide it needs reshooting.

Many players are coming from non-real time computer graphics, attempting to keep the desired quality in real time.
We offer a different route, coming from the live entertainment business, primarily with technologies for spectacular rock shows. To us, real time always means real time!

It is beyond doubt that the UK leads the world in the quality of its audiovisual staff, both artistically and scientifically. Our project will allow this community to be at he point of seeing great expansion of media production, enabled by these developments.